SCyPPs-CARE: Secure-Cyber-Physical-Psychological-System for Comprehensive Assessment and Rehabilitation of Musculoskeletal Disorders

Musculoskeletal disorders (MSDs) account for over 20% of the total years lived with disability and are the second leading cause of disability globally. These conditions pose both physical and mental health challenges, impairing patients’ mobility and diminishing overall quality of life. Improving clinical assessment and rehabilitation is therefore essential to improving patient outcomes. In this context, motion tracking plays an important role in clinical practice by providing insights into patients’ movement patterns for effective treatment strategies.
However, traditional motion tracking requires controlled laboratory environments, which can alter natural movement and fail to replicate real-life activities such as walking in park/supermarket, reaching or multi-task activities. These activities are essential for patients with MSDs, especially those with multi-joint problems. Virtual Reality (VR) offers a solution by providing immersive environments in a laboratory, that mimic real-life. VR combined with motion capture, is being explored in different fields such as manufacturing, entertainment industry and rehabilitation, but there are still substantial challenges. The use of VR environment, headsets and wearable devices can affect patients both physically and psychologically. These can lead to inconsistent results impacting on the reliability of clinical measurement. Moreover, how movement patterns relate to mental health and sensory experiences have not been fully explored. This project seeks to integrate eye-tracking technology and psycho-physiological monitoring to develop a more personalised understanding of a patient’s physical and mental state during clinical assessment and rehabilitation. The integration of these modalities generates substantial volumes of sensitive personal data, necessitating robust cybersecurity measures, to ensure data integrity and confidentiality. Current approaches often lack such controls, thereby risking patient privacy and public trust.
The project aims to develop a cohesive and secure-cyber-physical-psychological-system, combining VR, motion capture, eye-tracking and psycho-physiological monitoring, for improved clinical assessment and personalised rehabilitation of MSDs. This integrated system will enable health professionals to assess both patients’ physical and psychological states using real-world scenarios in clinical settings, improving the overall clinical assessment and rehabilitation treatment. This needs an interdisciplinary approach, involving experts in engineering, psychology, digital technology, and healthcare. The objectives are to:

Develop VR-integrated motion measurement for diagnostic scenarios using lower limb motions (e.g., walking in park/supermarket), and rehabilitation tasks for upper limb motion (e.g., reaching-out with adjustable difficulty levels).
Integrate eye-tracking technology to monitor attention and mental effort.
Measure psycho-physiological responses (heart rate variability, respiratory rate, and electrodermal activity, and blood pressure) and questionnaires to assess participants’ experience, emotions, stress and fatigue.
Test the integrated system with healthy participants to evaluate its utility, acceptability and capability through two clinical feasibility studies: upper limb motion monitoring for rehabilitation, and lower limb motion/gait measurement for diagnostic assessment.
Work closely with patients with lived experience and advisors to ensure the system is practical, patient-centred and clinically applicable.

The potential project benefits and impacts are:

Improved clinical assessment of MSDs enables earlier clinical assessment and holistic, personalised treatment by combining physical and psychological data to enhance both physical recovery and mental well-being.
With better assessment and rehabilitation, the system has the potential to reduce healthcare cost through faster recovery, reduced waiting time with fewer sessions, resulting in accelerated return to work for wider socio-economic-environmental benefits.
The research creates academic impact by developing a reliable, integrated system that enhances understanding of the physical and psychological aspects of MSDs’ assessment and rehabilitation, advancing scientific methods, technologies and interdisciplinary applications.